UpScale: Scalable quantum information enabled by integrated optics

Quantum information processing (QIP) will revolutionise many industries with applications ranging from drug discovery to supply chain management. However, QIP faces a technological challenge in scalability. To secure quantum advantage and a fault-tolerant general purpose quantum computer many high-fidelity qubits and sources must be controlled.

UpScale brings together four commercial partners and two research organisations to address this challenge.

By using a scalable integrated photonic routing and addressing platform, different QIP architectures of trapped-ions and semiconductor photon sources will be supported. The integrated photonic platform leverages decades of development in telecommunications systems and semiconductor manufacturing and is compatible with cryogenic temperature operation and multiple independent qubit systems.

UpScale will develop and deploy two major and innovative integrated photonic technologies: a silicon nitride (SiN) photonic integrated chip platform and cryogenic-compatible photonic coupling and packaging.

The focus of UpScale is delivery of high-TRL scalable demonstrators rather than fundamental research. It will build on several recently published results and use photonic foundry services to provide a reliable supply chain and solve technical challenges associated with scalability at the pace required for commercialisation.

The project is designed to maximise return on investment by developing technological solutions for scaling of QIP systems, for the benefit of multiple commercial partners. Additional routes to market include the commercialisation of photonic systems and cryogenic packaging services.